Global Categorical Symmetry

Symmetry is a fundamental idea across the breadth of pure mathematics, from algebra and representation theory to differential and algebraic geometry.
Symmetries can be discrete, such as the dihedral group of symmetries of a regular $n$-sided polygon, or continuous, such as the orthogonal group of symmetries of a two-sphere.

Symmetries are also ubiquitous in nature and play a fundamental role in mathematical physics. For example, Noether's theorem connects continuous symmetries of classical systems to quantities that are conserved in time. In quantum mechanics, symmetries and representation theory are fundamental. For example, elementary particles transform in representations of space-time and internal symmetries, providing a powerful organising principle. Finally, supersymmetry has deep connections with geometry and low-dimensional topology.

In the past 5 years there has been a dramatic evolution of the concept
of symmetry in mathematical physics. It has been understood that
physical systems can exhibit symmetries that are encoded in more
intricate and sophisticated mathematical structures such as higher
groups and fusion categories. This has come to be known as
``global categorical symmetry".

The appreciation of global categorical
symmetry has led to a paradigm shift in how we organise and classify
theories of nature, with applications to elementary particle physics,
condensed matter systems, fluid dynamics and exotic phases of
matter. It has also generated new pure mathematical developments in
the study of topological quantum field theory.

This presents an ideal area for PhD research with both fundamental open questions and technical challenges likely to have significant impact within the span of the studentship. The nature of the topic provides ample opportunity to develop technical skills in performing concrete calculations, alongside conceptual and theoretical developments.

Categorical symmetries particularly important in the study and classification of higher
dimensional supersymmetric conformal field theories, where standard
perturbative methods are generally unavailable. Most of the known
examples of such theories arise from string theory, and in this
context the categorical symmetries are encoded in the mathematical
properties of the geometry in which strings propagate. Our knowledge
of this dictionary is preliminary, but rapidly evolving. A task for
the student will be to establish further connections between the
categorical symmetries and the geometric engineering in string
theory